Understanding and ameliorating ageing through the characterization of novel effectors of senescence

Evidence suggests that the increase with time of old cells plays a critical role in the deleterious effects that ageing has on organs and in the symptoms of many diseases, including cancer, fibrosis, diabetes and Alzheimer's. Eliminating old cells as they accumulate substantially improves fitness and longevity in mice, proving that such therapies could have a clinical impact. If a similar strategy could be applied to humans, it could potentially ameliorate the pathologies that have been linked to old cell accumulation, thus increasing the quality of life and even extending the lifespan.
We have characterized a panel of new markers that allow us to selectively identify old cells. We will use this to obtain more information about the mechanisms involved in the ageing of cells, so we can better understand why and how it happens. Moreover, we propose to use take advantage of this information to design therapies that specifically target and kill old cells without affecting the normal ones. One approach is to obtain antibodies against these markers and attach them to a toxic compound. Previous research indicates that when such modified antibodies recognize and bind to their targets, the chemical is released and the cell is selectively eliminated. Cancer therapies based on this idea are already being used to successfully treat patients and we propose to apply the same idea to old cells.
We will also test a similar approach using nanotechnology. The compounds generated through this novel technique would be cost-effective, economic and easier to prepare than the antibodies and would have similar abilities. They could be used to quantitate the number of senescent cells in a tissue and to find better ways to kill them. Finally we will use chemical inhibitors that block the cellular ageing process. Together, these approaches will allow us to better understand why cells age and to propose potential therapies that could eliminate old cells from the body and thus improve our health.